Decarbonising Portsmouth City Island

Portsmouth is a waterside city with a commercial international port and naval base with ambitious plans to become net zero by 2030\.

Our project takes a whole-system view of Portsmouth as a "City Island", addressing challenges including:

* Enhancing Coordination between key actors, sectors, communities and the DNO,
* Strengthening Influence through policy and regulation while innovating in finance and behaviour change,
* Working Collaboratively with the Port, Navy and shipping sector and wider anchor institutions including the NHS, University, Tourism sector and wider regional authorities to support decarbonisation.

By establishing a new dynamic collaboration approach to accelerate delivery of critical infrastructure, our project delivers the innovation necessary to accelerate our route to Net Zero.